Spin States in Base Metal Catalysis

preparation of new tridentate, pincer-type ligands bearing electron-donating and -withdrawing substituents, and complex them to iron(II), nickel(II) and other base metal salts. By careful variation of the ligand substituents, using expertise developed in the Halcrow group, she will isolate high-spin and low-spin variants of these metal centres. The compounds will be screened for their activity towards cross-coupling and hydrogenation model reactions, and the activities and mechanisms of high-spin and low-spin catalysts compared and contrasted. In this way, Namrah will contribute to the replacement of expensive palladium catalysts, which are widely used in industry and in academia, with cheaper, more benign base metal alternatives.